Safety of compressed hydrogen storage systems for maritime applications

Aim: Development of safety engineering solutions for compressed hydrogen storage systems (CHSS) in maritime applications
Objectives:
-Perform comprehensive review of regulatory framework, hydrogen storage solutions and research publications in the context of maritime applications, propose detailed hazards analysis, ranked list of incident scenarios, quantify the pressure and thermal hazards associated with CHSS,
-Formulate modelling strategies for identified hazards;
-Develop and validate comprehensive model(s) for simulation of incident scenarios onboard a vessel;
-Simulate selected incident scenarios;
-Suggest safety strategy and feasible engineering solutions;
-Disseminate the obtained results using appropriate channels - peer-reviewed publications, presentation and professional and scientific gatherings, stakeholders meetings, etc.
Deliverables:
-Critical literature review of compressed hydrogen storage system solutions, hazards identification and analysis, credible incident scenarios, modelling approaches for hydrogen hazards;
-Contemporary models for simulation of pressure and thermal effects following compressed hydrogen storage tank rupture onboard of maritime vessel;
-Verification and/or validation of models against available experimental data as relevant;
-Simulation of selected incident scenarios;
-Formulation of novel safety strategies and engineering solutions;
-Peer-reviewed publications.